LOOP hEat pump ciRcuit (LOOPER)

The LOOP hEat pump ciRcuit (LOOPER) project will study the benefits of integrating passive Loop Heat Pipes

into a Heat Pump System for passenger cabin cooling of Battery Electric Vehicles [BEV]and Plug-in Hybrid

Electric Vehicles [PHEV]. The project seeks to understand the potential for integrating Loop Heat Pipe

condensers and bladeless cooling fans in a novel and aerodynamically enhanced way for road vehicles. It will

analyse the implementation of a low-cost Loop Heat Pipe, a technology which at present is too expensive for

widespread automotive adoption, although it has previously been applied to aerospace apllications.The virtual

feasibility study will be conducted using a novel combination of advanced Computer Aided Engineering (CAE)

software tools/techniques by Tata Motors European Technical Centre (TMETC) and University of Brighton

[UoB]. These partners offer the skills required to complete the feasibility study. A successful outcome will lead

to future collaborative R&D opportunities for a consortium of technology providers and component suppliers

that will aim to develop the LOOPER concept towards eventual market readiness.